Topological Materials for Electrolytic Hydrogen Production

The application of topological materials in healthcare to create a high-accuracy tool of diagnosis to rapidly diagnose conditions which can be difficult to detect as clinical symptoms are not exhibited. The timely assessment of such conditions can provide a prognosis which can significantly improve the efficacy of a patient's treatment and lead to better outcomes in terms of reducing waiting lists and a patient's quality of life.
Further, the project of choice described above, will comprise development of intelligently designed and engineered topological surfaces structured on micro and nanoscales for achieving the ultimate sensing capabilities of the final integrated technology. By tailor designing, engineering and optimizing highly-novel, hierarchical pattern formation, a straightforward method will be established to generate well-defined multi-scale, three-dimensional micro-nano architectures in a tuneable manner. This research thus, via both the study and application of topologies, will be advancing the cross-cutting physical science and engineering research capabilities by developing disruptive technology for the timely assessment of TBI with sufficient sensitivity for point-of-care.
This project fits within the Topological Design themes addressing major challenges set under (i)Topological Design in Health and the Life Sciences, (ii) Topological Design in Soft Matter and Chemistry, and (iii) Topological Design in Mathematical, Computational and Data Science, where lab-on-a-chip optofluidic SERS sensing platforms will be developed, optimized and validated for early-stage detection of biomarkers from human biofluids.